INSPECT: IN-process monitoring for Sustainable Printing and Enhanced Component Trust

When producing parts in metal by 3D printing, also known as additive manufacturing (AM), defects can occur. In common with other manufacturing processes, these defects may consist of cracks, internal pores or impurities, and these defects could lead to premature or unexpected failure of a part. To combat this, inspection and quality assurance processes are undertaken to ensure that no defects that would impact the safety of a part are present.

However, the current approaches to quality assurance in AM are expensive and time-consuming, and they are often unable to detect critical defects in the complex geometries AM excels at. Data collected from sensors in the AM process help us understand the root causes of defects and can be used to identify anomalies in the manufacturing process. The challenge is that these datasets are large, complex and require significant expertise to analyse and it is therefore difficult to use the data to make rapid decisions about part quality.

NEXUS is an AI-powered software platform being developed by Nexus Additive Ltd that overcomes these challenges and unlocks the value in the manufacturing sensor data. It detects defects in near real-time and enables machine operators to evaluate part quality, removing costly inspection processes as a barrier to adoption of AM.

This project will take the NEXUS platform, which has demonstrated a promising proof-of-concept, and explore its efficacy in detecting defects in safety critical components in civil aviation which require long-service life. Nexus Additive will be partnering with Rolls-Royce, GKN Aerospace, Renishaw and Imperial College. Partners representing end-users/manufacturers of aerospace components as well as metal AM equipment suppliers and a leading AM research institution. This project will show whether the NEXUS platform can detect defects in an end-user's components and prove its value as a quality assurance tool to enable and accelerate the adoption of innovative metal AM components in civil aviation.